Regulation of inside-outside integrin signalling

Cells, the basic unit of life, are surrounded by a thin membrane with embedded receptors that send and receive signals about the cellular environment. We wish to study one particular family of protein receptors called integrins; these large, membrane-spanning proteins have adjustable adhesion properties, essential for the movement and proper location of cells in the body. We are interested in how integrins can adjust their stickiness to different conditions. We know this adjustibility is essential for many life processes including wound healing and tissue development. Integrin function sometimes changes thus contributing to diseases like thrombosis and cancer. Like many other cellular protein machines the adhesion control mechanism is quite complicated; it involves large structural changes in the integrins themselves and sophisticated regulation of activity by a number of proteins that bind to short, but extended, flexible ?tail? regions of the integrins at the inside face of the cell. We will study how these different proteins interact with the tails to produce controlled responses to environmental changes. We will use sophisticated biophysical tools to measure the various molecular interactions and to obtain atomic resolution structures of the complexes formed. This information will allow us, in the long run, to construct a model for how the adhesion machinery works and, possibly, to design drugs to interfere with it.

Technical abstract
Cell migration depends on the formation of transient self-assembling complexes, called integrin adhesions, which depend on numerous dynamic protein-protein interactions. Key components are large heterodimeric receptors called integrins that are essential for many important cell functions. They attach cells to the extracellular matrix and other cells and can signal across the membrane. They have the ability to change their affinity state in response to environmental changes. Relatively short, flexible, cytoplasmic ?tail? regions, consisting of less than 50 amino-acids, are key components for integrin function. These tails interact with a wide range of intracellular proteins. Interactions which, in turn, lead to changes in i) the affinity of the extracellular integrin domains, ii) stabilisation of a dynamic cytoskeletal network, iii) signalling to various other important intracellular proteins and iv)the formation of integrin (focal) adhesions.
Our goal is to study these various tail interactions, defining their affinities and their points of contact. This information is required to understand the regulation of integrin function. Our results will be correlated, wherever possible, with known properties of different integrins in different tissues and with assays of integrin activation performed in whole cells. We will examine, in detail, differences between integrin-protein interactions for different beta integrin tails. In selected cases, high resolution structures of the integrin tail/ protein complexes will be determined to define the precise nature of the interaction sites.